M-Theory, Cosmology and Quantum Field Theory

Our STFC research programme is focused on the interrelated fundamental problems of M-theory, quantum field theory and cosmology.

M-theory, which subsumes string theory and supergravity theory, is our central approach to unifying Einstein's theory of General Relativity with the Standard Model of particle physics. One of the most interesting features of M-theory is that it incorporates dual descriptions of non-perturbative Yang-Mills theories in terms of strings and branes, leading to profound connections between black holes and quantum field theory and also to new insights into strong coupling phenomena such as quark confinement. These connections will continue to be explored in a number of different ways, including using novel geometric techniques, exactly integrable quantum field theory models and theories with massless higher-spin excitations. The ultimate goal is to determine the fundamental degrees of freedom of M-theory which would have profound implications for particle physics phenomenology. Using both analytical and numerical techniques we will also construct and study black-hole solutions with novel properties that have important potential applications to both the quark gluon plasma and poorly understood systems in condensed matter such as high-temperature superconductors, exotic metals and insulators.

Cosmology continues to be a highly vibrant area of study driven by a wealth of new data. Key clues to the structure and the origin of the universe are to be found in the details of the cosmic microwave background. This will provide one focus of our activities both by analysing data as well as by studying the cosmological implications of the recently discovered Higgs field and extensions of the Standard Model of particle physics in inflationary scenarios. Understanding dark energy provides an important challenge for cosmology and we will actively pursue the possibility that massive gravity plays an important role. In another direction we will aim to extract imprints of quantum gravity, such as fundamental discreteness of spacetime, on cosmological data. Dark matter is another outstanding challenge that lies that the interface of research in both cosmology and particle physics and we will continue to develop novel and global statistical tools that draw on many different experiments in order to extract the strongest possible constraints and insights.

Potential impact
The research proposal is aimed at understanding matter, space and time and the origin of the universe at the most fundamental level. Although it cannot be predicted when such fundamental research will translate into new technology, the current proposal can have an immediate impact on the integration of science into culture. This is made possible because the fundamental, cutting-edge nature of the research inspires and attracts people and because the investigators have outstanding collective expertise and skills as public communicators. The pathway to impact through public engagement directly benefits members of the public who enjoy and are stimulated by acquiring new knowledge about science and benefits society as a whole by building the widest possible base of support for science. We aim to motivate young people, including underrepresented groups such as women, to study science. We will carry out a program of public engagement events to achieve these goals. Explaining our research and its significance also deepens our understanding of our work and allows us to reflect on its direction. In the struggle to communicate to the public the concepts that lie at the heart of theoretical research, in seeking new ways to frame our results and situate them in the fabric of human intellectual history, we ourselves can arrive at new insights.

Another concrete pathway to impact is the production of highly trained individuals: the RAs. The young researchers who will be trained typically begin their careers as the top undergraduate performers who are motivated to answer the most fundamental `Big Questions' that our research addresses. The training that they receive as they participate in the research means that they emerge with the highest degree of technical expertise, experience of collaboration in a competitive environment, as well as the ability to direct their own research. These are qualities that are required in modern business and industry. We will provide training in public engagement.